Dark Matter and New Physics Searches with the LUX-ZEPLIN Experiment

Trinity will be performing analysis towards WIMP dark matter, boron-8 solar neutrino coherent elastic neutrino-nucleus scattering and Xe136 neutrinoless double beta decay searches. This will include the tuning of reconstruction algorithms and background studies at low and high energy ranges of interest, and potential development of the LZ statistical framework. Trinity will spend time on-site at SURF to perform maintenance and operation of the LZ experiment underground and at a collaborator institution to work with them on sensitivity studies or R&D for the next-generation detector, XLZD.